The University of Bath and ZeroAvia Limited KTP 22_23 R3

To accelerate the development of hydrogen-electric aircraft powertrains. To address aerodynamic integration challenges for hydrogen fuel cells to deliver zero emissions commercial aircraft powertrains capable of carrying up to 20 passengers by 2024.